Iron-Enhanced Varietal of GE Lettuce

Our project is for the delivery of an iron-enhanced lettuce variety designed to improve public health, add much needed nutrition to those on plant-based diets and advance a genetic editing approach to improving nutrition across the UK.

.